What makes a megafire? Harnessing AI to diagnose extreme fire drivers, forecast near-term danger, and anticipate risk in future climates

The escalating frequency and intensity of wildfires globally pose significant challenges to society and the environment through loss of life, damage to homes and infrastructure, and disturbance to ecosystems and ecosystem services, including carbon storage. There is an urgent need to better target our research on the largest, fastest, or most intense wildfires—known as megafires—which are typically the most disastrous and challenging to control.
Our project will harness the power of artificial intelligence (AI), including machine and deep learning (M/DL), to isolate the climatic and human factors that cause regionally 'typical' wildfires to evolve into megafires. We will predict megafire potential on timescales ranging from days to decades with global coverage.
We previously established the Global Fire Atlas (GFA), a novel system for tracking millions of individual wildfires globally each year. The GFA presents unprecedented scope to disentangle the climatic and landscape factors that promote or inhibit megafires. Combining the GFA with cutting-edge AI, we will pioneer new methods in forecasting megafire potential and assess how changing megafire likelihood influences the vulnerability of at-risk communities and carbon stores. Our project will not only provide forecasts and warnings to support firefighting and disaster management, but also provide actionable information for optimising land use policies and firefighting resource allocation in the future. Our project will further inform the delivery of national Net Zero plans by quantifying the threat of extreme wildfires to carbon offset projects.
First, we will build a global ‘data cube’ that enhances fire records from the Global Fire Atlas by integrating variables linked to megafire development, including meteorological conditions, fire danger indices, land cover, land use, and landscape. Second, we will use this data cube to identify regional fires with extreme properties, create the first global megafire database, and analyse regional trends in megafire frequency. Third, we will use M/DL models to determine the climatic, landscape, and management factors that promote or inhibit megafires regionally, also highlighting effective land management interventions. Fourth, we will use our models to predict megafire development beyond ‘typical’ fires, underpinning a global megafire forecasting and warning system useful to disaster management centres and firefighting professionals.
In subsequent project phases, we will integrate key features from our AI-based models into a global dynamic vegetation model and use this to assess the impact of future climate and land use change scenarios on megafire potential this century. We will quantify trends in the exposure of at-risk communities and carbon offset projects to megafires over observational and future periods, allowing mitigation and adaptation capacities to be built where they are most required.
All of our project outputs will be made available to stakeholders and the wider public via an interactive dashboard to maximise information available for cross-sectoral decision-making. Key beneficiaries include disaster management centres, firefighting units, policymakers (e.g., deciding resource allocation, developing land management policy), the reinsurance sector, and actors involved in Nature-based Solutions to climate change via the international and voluntary carbon markets.
The project is not just about advancing our understanding of wildfires; it is about taking proactive steps to safeguard our communities, ecosystems, and vital carbon stores. Through groundbreaking research, capacity building, and the development of innovative tools, we will make a significant contribution to the global effort to address one of the most pressing environmental impacts of climate change.